University College London and AECOM Professional Sevices LLP

To develop a suite of novel commercial forecasting tools to provide accurate construction and other industry forecasts grounded in robust economic principles.